Breaking Carceral Cycles: An abolitionist investigation into how criminalised people's experiences can inform abolitionist praxis in a UK context.

Therefore, this research aims to fill an important

gap within the literature by foregrounding the voices of criminalised people to understand
how they can inform decarceral praxis within the UK.